Bringing Ancient Horns to Life: Ancient and Modern Practice and Performance

This project breaks through the glass case, bringing ancient instruments to life through skilled analysis, modern practice
and creative performance. It will investigate the performative capacities of ancient horns, building from the Iron Age carnyx
found in a bog at Deskford, displayed at NMS, and the museum's existing reputation as a centre of archaeological research
on ancient music. This PhD will deliver a critical assessment of their performative potential, social and symbolic meaning in
the hands of a skilled brass expert.

This named-route CDP builds on the expertise of renowned horn-player Letty Stott, whose lauded 2020 residency at Snape
Maltings (https://brittenpearsarts.org/news/letty-stott-ancient-horns) explored and expanded the performative possibilities of
ancient horns. This project will enlarge this to create the first musically-informed technological study of these fragments and
their depositional context. She will conduct the first craft ethnography of horn-making and compose new music to inspire
audiences beyond the usual reach of museums. It consists of four strands: making; performance; place; and creativity.